Early community detection of Chemotherapy-Induced Peripheral Neuropathy

Context
More than twice as many people now survive cancer compared to 1970s. Whilst effective in improving survival, many chemotherapy drugs cause chemotherapy-induced peripheral neuropathy (CIPN). CIPN can lead to pain, numbness, weakness, impaired coordination, falls and faints and can be one most difficult long-term consequences of cancer treatment. Up to 70% of people will develop CIPN, which may require pausing/changing chemotherapy and over 30% of people have symptoms that last >6months after finishing treatment. Around 10,000 patients per month start chemotherapy treatment in the UK meaning upto 30,000 patients develop chronic CIPN per year. CIPN has major detrimental effects on patients’ quality of life, need for ongoing healthcare support, ability to work, mental wellbeing and their social lives. There are no recommended therapies to protect nerves or encourage recovery and the current treatments for the symptoms of CIPN are poor- emphasising the need to focus on prevention.
The challenge the project addresses
CIPN diagnosis relies largely on clinical history and sometimes patient-reported symptom assessments or bedside tests of sensory function that are insensitive. Clinicians under-diagnose CIPN and our PPIE group told us that they failed to recognise or concealed their symptoms. This means CIPN is often recognised late, when the damage is irreversible and that there is a clear unmet clinical need for improved detection of nerve damage. Our current UKRI / Versus Arthritis funded SenseCheQ project has pioneered a sensory testing method using innovative combinations of thermal and vibration sensations. We have established in human models that this is more sensitive than the standard clinical tests.
Aims and objectives
The SenseCheQ@Home project will develop an intuitive test to enable patients to make repeated assessments of nerve function during their chemotherapy treatment to provide early warning of toxicity. The SenseCheQ@home development programme will be co-created with our PPIE groups who will use their lived experience of cancer treatment and recent experience of use of the SenseCheQ unit to shape our study (Workpackage 1). We will develop a “minimal viable product” of our SenseCheQ@home unit through our industrial collaboration with designworks* (Workpackage 2) to take into proof-of-concept studies in 70 Breast and Gastrointestinal cancer patients having chemotherapy (Workpackage 4). In parallel, we will deploy novel engineering and analysis approaches (Workpackage 3) to broaden the ability to detect nerve toxicity including small fibre denervation, static and dynamic fine touch, motor function and contemporaneous integrated symptom tracking.
Potential applications and benefits
We believe that SenseCheQ@Home will speed up CIPN diagnosis in normal clinical care pathways and hence reduce the harm from treatment. This SenseCheQ@Home test empowers patients with objective nerve function tests that they can discuss with their clinical teams – giving them more control. This will be a convenient, affordable, and easy to use test that will, therefore, improve access to diagnostics and inclusivity. In the future, this approach could help in monitoring nerve damage associated with other diseases such as diabetes. Our discussions with industry colleagues and collaborators suggest that such community-based sensory tests may also be useful to assess the influence of novel neuroregenerative treatments.